heterogeneity of Antisocial Behaviour

Antisocial behaviour (ASB) is a heterogenous concept, its constellation of symptoms and potential treatments requires multiple categorisations. The process of distinguishing between various types of antisocial behaviour is heavily reliant on self-report measures and observation studies. This proposal aims to address the causal link between ASB and information processing biases. According to the Social Information Processing theory (Crick and Dodge 1994), processing involves absorbing and interpreting social information, outlining a desired outcome, producing a number of alternative behavioural responses and their potential outcomes, and finally choosing the most favourable behavioural response. However, cognitive biases may disrupt the logical flow of information processing, resulting in biased beliefs and ultimately deviant or antisocial behaviour.